Fibre Optic Heaters - Proof-of-Market

This project will assess the market for component heaters. This will primarily cover electrical
heaters in market segments including: aerospace, oil & gas, chemical processing and space.
This will inform on the market prospects for a novel fibre-optic based heater concept
developed by LumOptica, the benefits of which include:
* Zero spark hazard,
* Zero electromagnetic interference (EMI) risk or vulnerability,
* lightweight,
* potential for multi-functionality, leading to intelligent sensor/effector networks with
optimised control